The University of Liverpool and CN Seeds Limited KTP 25_26 R1

To establish a molecular breeding pipeline to advance Wild Rocket variety development enhancing competitiveness by breeding for disease resistance and product quality.